New breath diagnostics to improve management of hyperammonaemic acidaemias

The measurement of ammonia levels in blood is clinically very challenging, inaccurate and invasive. Breath DX Ltd is developing a technology which can measure systemic ammonia levels through non-invasive measurement of ammonia in breath. This can be used in a wide variety of biomedical research and disease management applications. However, the data available to correlate blood and breath ammonia levels in either normal or patient cohorts remains scant and represents a barrier to further exploitation of the technology. We are undertaking a feasibility study to determine whether there is sufficient evidence to support a correlation between the levels of ammonia in breath and blood. This will pave the way for more extensive research and clinical studies to see how such measurements could be applied.